PIR Fellowship: in Avian immune responses and signalling

Technical abstract
This project will investigate signalling cascades and transcriptional control using the chicken immune system as a model. Specifically, we will aim to investigate a) the role of Notch signalling within the avian immune system in health and after viral infection and b) the molecular mechanisms controlling cytosine modifying enzymes with an outlook to improve antibody diversity and viral protection in chicken B-cells.